Exploring the Time-Dependence of Kinetic Structure at Earth's Bow Shock

When the solar wind interacts with Earths magnetosphere, it is heated and slowed from supersonic to subsonic speeds at the bow shock. Shockwaves in space are collisioness - the energy in the flow cannot be dissipated by particle collisions (viscosity) since the density is far too low. Instead, electromagnetic effects at the smallest plasma scales must be responsible. These processes lead to a turbulent and strongly time-dependent shock transition region. Observations of Earths bow shock and the magnetosheath by state-of-the-art missions such as Magnetospheric Multiscale (MMS) enable high-resolution exploration of the 3D micro-physics of these regions at a particular snapshot in time. Furthermore, string of pearls configurations of all 4 MMS spacecraft allow us capture shock processes at different times, effectively allowing us to directly observe how they evolve. The objective of this project is therefore to identify and characterise plasma process in the shock, and then examine how they evolve in time using a combination of spacecraft observations and simulations.